Gamma-ray bursts and multi-messenger astronomy Multi-messenger gravitational lensing Tidal disruptions of stars by supermassive black holes

The formation of black holes and their host galaxies - Studying the physics behind the coevolution of galaxy formation and black holes, and the constraints these place on formation mechanisms and predictions for the next generation of surveys.